Colloidal structures and bioaccessibility of proteins and amino acids

Technical abstract
Protein is an essential and valuable nutrient, particularly in the context of an ageing population, however, food processing can significantly impact on digestibility of dietary proteins. One of the most commonly used processing methods is gelation. It imparts texture, viscoelasticity and stability to food products by formation of three-dimensional protein gel networks with a range of properties. This can, however, affect considerably the nutritional quality of proteins, yet the way in which gel structures influence the behaviour of ingested proteins is poorly understood. The digestibility of proteins is affected by molecular conformation, state of aggregation and matrix microstructure. Heat-induced gelation can render proteins either significantly less or significantly more digestible than the proteins in their native state depending on the gel structure.

The aim of this research is to determine relationships between conformation, aggregation and gel microstructure of important dietary proteins from plant and animal sources with different kinetics of protein breakdown and amino acid release during the gastrointestinal digestion. This fundamental knowledge is required for developing novel foods for rapidly increasing ageing population as the nutritional interventions aiming at improving bioavailability of dietary amino acids are necessary for preventing the age-related muscle loss (sarcopenia), which is common in aging populations and can lead to severe physical disability.

The major objective of this research is to quantify the physicochemical mechanisms that determine the bioaccessibility of dietary proteins during digestion. The study will concentrate on investigating the fundamental aspects of the breakdown of protein-stabilised colloidal food structures under physiologically relevant conditions of the human gastrointestinal tract. The research will involve using in vitro models of human digestion coupled with a range of analytical methods.